Effective Enforcement and Risk

The Food Standards Agency (FSA) is determined to achieve more risk-based enforcement in the enforcement of food regulation. For this purpose the project aims to improve the evidence on enforcement and risk within the food sector and beyond. The project will at first consist of an extensive review of the evidence on enforcement and risk. The strengths and weaknesses of the evidence base will be assessed critically, with a view to identifying gaps. On the basis of this review, and while giving consideration to the FSA's enforcement strategy and the decentred nature of food regulation through Local Authorities, the PI will make proposals for new research initiatives to be approved and funded so as to strengthen the evidence base. The PI will also undertake some research to contribute strengthening the evidence. The PI will also lead a cross government social research group to explore the matter of enforcement and risk across fields. The PI will also strive to connect with the enforcement arm of the Agency and the community of enforcement officers in Local Authorities, a so that they would take greater account of the evidence available. To make sure that the PI's proposals will be relevant and so as to maximize impact, the PI will familiarize with actual enforcement practices by observing them personally on the ground.

Potential impact
Who will benefit?

The main beneficiary intended for this project is the Food Standards Agency. It is hoped that the project's outputs will also benefit the community of enforcement officers within Local Authorities. More broadly, the project should also be of interest to a wider community of regulators and government departments, and particularly agencies operating in the UK and also involved in regulating SMEs and collaborating for that matter with Local Authorities. The project's outputs might also benefit other food safety regulators in other countries, notably in other European Union member states.

How will they benefit?

The FSA will benefit from having a clear view on the state of the evidence on enforcement and compliance. The FSA shall also benefit from having a robust strategy to strengthen that evidence base further. This will contribute to informing FSA's research, and its policies. Ultimately a strong evidence base should contribute to consolidating the legitimacy of FSA's decisions. More generally, enforcement officers would pay more attention to the evidence available, and they would be able to take better-informed decisions in the field. Other government departments and regulatory agencies might also benefit, through the involvement of their GSR staff, and could thus gain intelligence to inform their policies.